SymBuyOsis (Creative Business Marketing Ecosystem)

This project will develop and pilot a new online marketing ecosystem that will focus upon providing advertising revenues for micro-sized online creative businesses, as well as supporting free and low-cost peer-to-peer marketing activities for micro-sized online creative businesses. The project will enable these business to exploit a new un-tapped revenue stream, and provide a channel for peer collaborations.